UK Programme for the European Extremely Large Telescope

Included in "UK Programme for the European Extremely Large Telescope" , Cunningham et al, September 2010. (Attached)

Potential impact
Included in "UK Programme for the European Extremely Large Telescope - Pathways to Impact" (Attached)